Magdrive Pulsed Power System for Advanced Satellite Propulsion

Magdrive is developing a revolutionary space propulsion system for small satellites. This system will operate with the high efficiency of electric propulsion while providing the high thrust advantage seen with chemical propulsion systems which still currently dominate the market. This allows for cheaper satellite launch through improved fuel efficiency, future-proofing satellite operators against legislation to enforce de-orbiting, and enable new mission types such as rendezvousing with larger satellites, constellation management, and operations in very low Earth orbit.

The small size of the Magdrive thruster will allow for small satellites to be used for significantly more applications, reducing the cost of space applications and the barriers to entry to this industry. As well as servicing the needs of established operators, this will allow smaller companies, start-ups and universities to conduct missions in space on smaller budgets, helping to drive UK innovation in space.

Magdrive has joined the European Space Agency Business Incubation Centre and has secured VC backing from Entrepreneur First.

Magdrive has reached a major milestone with the completion of its first component prototype. This has been possible thanks to a grant from the Westcott Business Incubation Centre. Magdrive has demonstrated the use of a miniaturised and compact pulsed power system to create the plasma for the Magdrive thruster. This plasma has been created in a vacuum and contained with magnetic fields generated by specifically designed magnetic coils.